Accelerating event simulation with machine learning for the LHCb experiment

The proposed project aims to resolve one of the main issues that severely hinder future iterations of particle physics flavour experiments like the Large Hadron Collider beauty (LHCb) experiment. The vast signal samples expected to be collected by the planned upgrade of the LHCb experiment require even larger amounts of simulation to match the statistical precision of the data. Current approaches to event simulation are computationally too slow and do not lend themselves to parallelisation. The main challenge stems from having to simulate billions of events containing tens of thousands or particles produced at the collision point that subsequently all interact with the various sub-detectors of LHCb. The proposed research aims at using hardware acceleration - GPUs, as well as novel architectures like Intelligence Processing Units (IPUs) [1] - to train Deep Generative Networks to reproduce fully simulated samples with high fidelity but at a fraction of the time and in a highly parallelisable fashion. The project will build on the method to simulate muons interacting with matter using Generative Adversarial Networks established by a previous CDT studentship on the SHiP experiment [2] using Generative Adversarial Networks, but extensively generalised in order to cope with tens of thousands of particles and multiple subdetector systems.